Proton-sensing GPCR signalling in inflammation

Theme: Bioscience for Health

My project involves the use of cell lines, primary cultured sensory neurones and mice to assess the contributions of proton-sensing G protein-couple receptors in inflammation and the associated pain.